The University of Manchester and Crawford Healthcare Limited

To develop methods to directly assess tissue deformation and resultant cellular effects. These methods will then be implemented to demonstrate efficacy of a new pressure relieving product range.